Teeside University and Unasys Limited

To establish technologies for growth and subsequent characterization of non culturable bacteria using minimal nutrient chambers. To genetically and phenotypically interrogate these bacteria for production of novel antimicrobials.